The University of Sheffield with City St George's, University of London and Detectronic Limited KTP 24_ 25 R5

To develop new water quality sensing technology based on fiber optic cables able to continuously monitor water quality upstream and downstream of storm sewer overflows.